Bibblio

Bibblio believes that smart discovery of learning content will improve levels of learner engagement in

formal curricula and informal learning content. It will also boost the efficiency of editorial staff and

educators worldwide.

By harnessing the cognitive computing power of IBM Watson's APIs and services, Bibblio can provide a

platform that delivers smarter search, exploration and recommendation opportunities for educational

content. We will be able to foster personalised learning pathways tailored to individuals’ cognitive

styles and context, and also improve practical models of assessment.